Nolea Health

Nolea Health is a white-labelled mental healthcare marketplace. Nolea Health sells psychiatrists' and psychologists' time by the hour. Mental health care professionals sign up to work extra shifts on top of their regular workload, and telehealth companies, hospitals, and other health care organisations can scale their mental health offerings more quickly by not needing to hire these professionals full time.\r\n\r\nFor clinicians, they have 100% flexibility to set their own hours, be their own boss, and work with as many companies as they want and get a purpose, education, community, and camaraderie.\r\n\r\nFor healthcare companies, they can access the most talented and experienced mental health professionals within their local market, match with clinicians on several hard and soft attributes, and our white-labelled are ready to use their systems, follow their clinical protocols, and expertly treat their patients.